Knowing the how but asking the why: understanding the choices behind Caribbean eatery signage for the superdiverse Ladywood constituency

Summary
The fellowship will be organized into three work packages focusing on outreach, training as a behavioural researcher, and further research.

Reaching Out with Geography (Package 1)

Outreach is especially significant to me, as black females are underrepresented in academic positions in Geography. I am committed to promoting Geography as an inclusive career. The education system often portrays Geography narrowly, not reflecting its real-life diversity. I aim to broaden students' perspectives on Geography and assist teachers in conveying this diversity while promoting various career paths within the field. Supported by the RGS, the outreach package will involve school outreach to maximize impact. Collaborating with the Royal Geographical Society, I will host a lecture, record a podcast, and conduct a workshop for Caribbean food industry stakeholders. This will highlight the interdisciplinary links between geography, superdiversity, behavioural science, and consumer behaviour. Additionally, I will create toolkits for teachers to make Geography more engaging for diverse students and develop an A-level Changing Places module toolkit, both introduced through events and CPD sessions.

Becoming a Behavioural Scientist (Package 2)

Despite my expertise in superdiversity, linguistics, and human geography, I require training as a behavioural researcher. Thus, this package includes enrolling in the Marketing Analytics and Behavioural Science module at the University of Birmingham and a short-term research visit to the University of the West Indies. Here, I will learn their perspectives on behavioural science, whilst also attending the Jamaican Diaspora Conference, and conduct interviews with the food company Grace on their marketing strategies and the influence of diasporic and superdiverse behaviours. Additionally, I will enhance my grant-writing skills through workshops at the University of Birmingham and the provided mentorship to secure further funding. This training will support my development as a behavioural researcher and introduce a decolonial perspective with a Caribbean and black British focus.

Knowing the How, but Asking the Why (Package 3)

My PhD research focused on how Caribbean eateries advertised to a superdiverse audience using multimodal discourse analysis but did not explore the reasons why behind these advertising methods. This fellowship will address this gap by investigating the behavioural reasons behind the signage choices of Caribbean eatery owners in Ladywood through semi-structured interviews. This builds on my PhD work and aims to understand if these owners consciously consider a superdiverse audience. The findings will be published in the Institute of British Geographers and the Journal of Applied Behavioural Science, and presented at the ACBS World Conference 2025 in New Orleans.